Ageing the unageable: investigating novel methods of ageing exploited crabs and lobsters

Sustainable exploitation of fish and shellfish stocks requires an understanding of growth rates. Most fish and molluscs can be aged by counting growth rings laid down in hard calcified structures. In contrast, most crustaceans cannot be aged accurately as they periodically lose and replace most calcified structures through molting. This project will investigate the potential of some novel methods of ageing commercially important crustacean species. In particular, the potential of a variety of DNA based and epigenetic markers will be investigated using both laboratory reared and wild sourced samples. This project is a collaboration between Dr Martin Taylor and Prof. David Richardson at UEA and Dr Ewan Bell at CEFAS, bringing together expertise in molecular genetics, ageing and senescence and crustacean fishery management / biology.